Samarche Seamless Automated Transactions

Once the development of Makemine2go is complete and launched, we would anticipate a revenue stream that would allow us to grow the team which will allow us to continually develop the application with newer versions to accommodate the requirements of market growth and customer needs.